Development of lightweight shields for OPM-MEG scanners

Magnetically shielded rooms (MSRs) for OPM-MEG are currently large (>10 tonnes) expensive (c.£750k) and difficult to site (>4 m high), this prohibits the deployability of OPM-MEG. The school has recently received equipment funding from EPSRC (c.£98k) to construct a lightweight (<2.5 tonnes) and easy to site (<2.4 m high) MSR, however the loss of shielding material will result in high levels of interference and make it difficult to operate OPMs. This studentship will work with this new equipment to investigate the properties of the light MSR (including the shielding quality, the residual magnetic field, demagnetisation techniques, active field compensation via electromagnetic coil design and construction) and develop signal processing techniques to separate interference from signal of interest. Significantly cheaper MSRs that produce comparable data quality are critical for maximising the impact of OPM-MEG by disseminating the technology as widely as possible.